Crowdhaus Retail Property SmartSigns

Our vision is to have a high street that isn't cluttered with estate agent boards.

Crowdhaus are developing a SmartSign that will instantly communicate information about a property to potentially interested property hunters. Whenever someone passes a property that falls within their search criteria, they will be instantly notified and be able to browse further information via the crowdhaus app. This is done via bluetooth and geofencing technology.

70% of people will pass a property in the street that they like and then search for that property when they get home. This is because traditional estate agent boards provide virtually no useful information. Our SmartSigns will instantly notify you should you pass a property that you may like and give you the information you want, when you want it.

We also tackle the "street clutter" that is For Sale signs and help improve the visual amenity of the high street and local community.